LightBlank

The LightBlank project will push the limits of sheet panel light weighting technology. A combination of high quality friction stir welding and HFQ, an advanced aluminium forming based on scientific understanding of material behaviour, will help realise the ultimate lightweight aluminium panels with innovative design for automotive, rolling stock and aerospace industries. The proposed technology combination will enable UK made vehicles to be cheaper and lighter. That will reinforce competitiveness of the wider UK vehicle manufacturing industry and benefit the whole nation.